Teesside University and Climate Solutions Exchange Limited KTP 22 _23 R5

To develop an Artificial Intelligence driven Automated Surveying Capability to improve Peatland condition monitoring and assessment; to enable peatland owners to scale peatland restoration, to increase capacity and access to peatland carbon markets, and to deliver major carbon benefits.